Queen's University Belfast and Limitless Digital Solutions Limited

To develop a prescriptive analytics platform for retailers to allow retailers to determine customer location within a store to facilitate the delivery of real time offers that are personalised and relevant to customers.